Targeting radiation driven invasion and metastasis in cancers of unmet need

Context and Challenge
Radiotherapy is an effective and potentially curative treatment that is used for many solid cancers. However, a growing body of pre-clinical evidence indicates that radiotherapy may also induce a 'pro-metastatic' effect in any cancer cells that survive radiotherapy and thus promote increased spread of disease throughout the body. This fellowship aims to understand the complex biology that underpins this effect, and use this knowledge to identify novel treatments to use alongside radiotherapy to improve patient outcomes in the future.
Objectives
The initial phase of the fellowship gave important insight into the biology behind radiation driven invasion and from this identified potential chemotherapeutic inhibitors of radiation driven metastasis in two currently incurable cancers, glioblastoma and pancreatic cancer. The renewal period will expand on these findings through the following aims:
1. Further investigate the underlying science of radiation driven metastasis to expose new therapeutic vulnerabilities
2. Investigate the clinical impact that radiation driven metastasis may have on pancreatic cancer outcomes by drawing on the clinical expertise of key collaborators.
3. Develop novel therapeutic targets identified in the initial funding period towards the clinic.
Applications and Benefits
The continuation of this fellowship into the renewal phase will have applications across academia, public health care and industry. The key beneficiaries will be:
1) Academic
The data generated from both the initial screens and validation experiments will be shared with the wider scientific community to help advance the cancer biology field. In addition, the models that are used to assess invasion and metastasis will be made accessible to other groups through collaborations and the provision of expertise.
2) Public healthcare services
By understanding the clinical impact of radiation driven metastasis and its underlying biology, this fellowship will facilitate a better understanding of the potential risk/benefit of radiotherapy in different patient populations. This fellowship also aims to identify novel anti-metastatic therapies that can be used to negate any increased risk during radiotherapy to improve its efficacy. These outputs have a strong potential to influence how patients are treated in the future.
3) Commercial private sector beneficiaries
The engagement of industrial partnerships will allow the successful translation of new therapies that have already been identified in the initial funding phase of the fellowship.
4) Wider population
The major aim of the proposed research is to uncover new treatments to improve outcomes for patients with cancers that currently have dismal prognoses. This will hopefully lead to crucial improvements both to symptom management and survival rates